SAFEVID-TREs: Spasms Analysis using FEderated learning from VIDeos across multiple TREs

Neurological conditions affect approximately 11 million people in the UK, creating a major public health crisis. They are a leading cause of disability, responsible for about 140,000 deaths annually (one-fifth of all UK deaths), and account for 800,000 hospital admissions each year.
A critical issue is the significant delay in diagnosis and intervention. For children and young people (CYP), this delay often exceeds 12 months for 30% of cases. Specifically:

28% wait over 7 months just to see a paediatrician after their first GP visit.
36% wait over 7 months to consult a neurologist after seeing a paediatrician.

This delay leads to poor symptom control, repeated unscheduled hospital visits, and in-patient care. Conservatively, the cost of neurological disorders to the UK economy is estimated at over £100 billion per year. Early identification and intervention are challenging but are vital for improving personal health outcomes and easing pressure on healthcare services.
Our interdisciplinary team is actively addressing this challenge by developing machine learning models that analyze infant movement videos. Our focus is on predicting specific neurological conditions, such as:

Detecting Infantile Epileptic Spasms (IES)
Automating the General Movement Assessment (GMA) for the early prediction of Cerebral Palsy

We have already secured over £560K in research funding to develop AI prototypes within a secure Trusted Research Environment (TRE).
While the necessary environment for training AI models in our current TRE is established, the lack of federated learning capabilities has created a critical bottleneck. This limitation restricts our access to diverse data from different patient cohorts, which hinders our ability to enhance the generality and robustness of the AI model.
The new TREvolution programme introduces simplified federated learning capabilities within TREs, addressing both the technical and governance hurdles. Leveraging this innovation, our project aims to explore the feasibility of improving our existing IES detection AI model by developing and evaluating different federated learning options within the DARE ecosystem (e.g., RO-Creates, FS-TES, SATRE, K8TRE).
Our core objectives are to determine the feasible approaches and benefits of federated learning from multiple TREs:

Objective 1: To evaluate the feasibility of federated learning between TREs on different cloud vendor platforms.
Objective 2: To evaluate the feasibility of federated learning between TREs containing patient data from distinct cohorts.
Objective 3: To evaluate the most feasible and secure federated learning options within the DARE ecosystem.
Objective 4: To quantify the benefits of federated learning on our IES detection machine learning model through uncertainty estimation in the prediction results.

We are committed to Patient and Public Involvement and Engagement (PPIE), and will organize workshops and events to seek feedback on the technologies developed to inform and guide our research.
Upon completion, this project will generate crucial knowledge on the feasibility and performance enhancement achieved by utilising the TREvolution capabilities and federated learning across multiple TREs. This will stimulate and inform researchers and developers across the community to adopt this secure and data-diverse approach.
In addition, we will deliver a prototype for IES detection from smartphone videos with enhanced robustness and interpretability, which will inform our downstream clinical development and eventually bring significant benefits to patients and their families.